The University of Manchester And BEP Surface Technology Limited

To embed expertise in copper electroplating at mechanistic level and optimise electrodeposited layers to meet KBS-3 copper canister specification for high-level nuclear waste.